Monitoring Of Aircraft Component Health (MACH) - SEEDA

SEEDA has been approached to provide match funding to the value of £2.5m to support the Monitoring
of Aircraft Component Health (MACH) programme of work within the National Aerospace Technology
Strategy (NATS}.
The MACH programme will develop new technologies and expertise in the field of health monitoring of
aircraft components. The programme is of particular importance to the South of England because of the
concentration within the South of knowledge and skills associated with health monitoring technologies.
SEEDA's investment will help companies within the region secure jobs, increase skills, access the supply
chain and thereby facilitate business growth and competitiveness. The technology, if successful, will
contribute to more affordable, safer, cleaner and quieter aircraft.
Health monitoring technology is aimed at providing the capability to predict and diagnose failure in
aircraft equipment and systems. MACH is a three year programme which builds on work undertaken
through the (SEEDA and industry funded) HealthMaP programme, taking technologies from this